Project HYDRO (HYdraulic Design to Revolutionise Off-highway)

Project HYDRO (Hydraulic Design to Revolutionise Off-highway) is an industrial research project that aims to improve the efficiency and optimisation of hydraulic systems for zero emission machines. A range of technologies will be explored and applied to heavy-duty off-highway machinery as a necessary part of the "road to zero" initiative.